Farm natural capital accounting tools

This project will develop a farm-level Natural Capital Accounting Tool that provides information on (i) the environmental impacts of land managers current land use and actions; (ii) how those actions can be changed to enhance the value of natural resources and make their businesses more economically efficient and (iii) consequent environmental impacts of such changes. The ambition is to design a user-friendly tool that produces results that are easier for land managers to use, at an affordable cost than current bespoke applications. This tool will help: \*enhance the way we use natural resources, so improving business and industry efficiency and values gained \*provide land managers with an understanding of the potential to deliver public goods and approach potential funders \*increase carbon storage and sequestration and reduce Greenhouse Gas Emissions \*assist climate change adaptation and mitigation The technical deliverables from Phase 1 will be captured in a Tool scoping report prioritising users' needs and providing a design specification for a Farm Natural Capital Accounting Tool, to be developed in Phase 2\.